Healthcare Patient-Centric Panel

"Healthcare companies know that they can no longer make major decisions without considering the views of patients, carers and healthcare professionals (HCPs) and that patients are going to become even more important in the future. Patient-centricity has become a buzzword in the industry but few organisations have the time and budget to effectively invest in research.

The key objective of this project is to identify a digital solution that can enable the NHS and healthcare companies to get quick, cost effective input from patients, carers and HCPs to help effectively drive decision making."